Vuelytics™ Machine Learning Connected-Vehicle Device & Cloud Platform

"Every day 1.2 billion vehicle-driver combinations worldwide use 7 billion tyres (Wards, 2016) to maintain safe contact with roads. To capture essential safety data from all vehicles, this project seeks to develop Vuelytics(tm) - a disruptive IoT cloud-connected on-Vehicle device (iGuard) and Tyre Attribute Management & Brokerage (TAMB) Platform. Vuelytics(tm) iGuard will monitor tyre integrity, the way they wear, grip, perform on different surfaces and vehicles, in different environments, and merge that data with driver behaviour, presenting a gold mine of data to sector OEMs (tyre, wheel, automotive), aftermarket firms (insurance, fast fits, service centres, telematics), and enforcement agencies.

Supported by 5 patents, 3 already at PCT National stage, we'll engage sector players in the utilisation of captured, codified, mined and meaningfully analysed data to yield opportunities for new digital business models."